Community of Emotions: Brexit, Contemporary Literature, Affect

After 5 years of the heated political discussions, Brexit 'got done'. In post-Brexit Britain, fiction is a powerful force in steering conversation about changes in the UK's political and social realm as it envisions the country's future, discusses how it feels to live in the divided society, and acknowledges the existence of the 'other'.

This urgent project addresses a blind spot in literary criticism: the role of affect related to Euroscepticism and Brexit in recent fiction. I specifically focus on novels for their ability to transmit emotions through the form, which operates as 'a vehicle' for affect (Greenwald-Smith). However, the focus also originates from texts' moral dimensions; my research unfolds out of Hale's claim of the predominant ethical value of contemporary novels and their commitment to the ethics of otherness that calls to respond to the demand of the 'other'. My PhD investigates the interrelated issues of affect, ethics, and politics, by arguing that the novel's ethical power and social value come from scrutinising affective relationships expressed through form or language. I claim that Brexit texts gain ethical significance by presenting an individual's emotionality and by providing the platform to the voices of those absent in the dominant discourse: including migrants, refugees, and people with disabilities.

The project contributes to developing scholarship on Brexit and literature, complementing texts like Eaglestone's collection Brexit and Literature, Shaw's forthcoming monograph BrexLit, and a special issue of the 'Journal of Postcolonial Writing' (2020). However, my PhD's importance lies in its ambition to rescue overlooked emotional and moral contexts of British literature leading up to Brexit since the 2000s. I do so by implementing affect theories, including Spinoza's, Deleuze's, and Slaby's works on relational affect, and complementing my approach with Ahmed's and Ngai's works to scrutinise how the state manipulates the affective layer of public discourse and how emotions operate in structures of power. Basing my work on an affective-formalist methodology proposed by Kingston-Reese and Brinkema, I argue that the linguistic and formal choices, Brexit texts make (e.g. the often dystopian imagination), combine to create a distinctive poetics-one that informs the works' ethical dimension and aesthetic function.

My PhD considers Brexit texts that precede the 2016 vote and formal transition period, arguing that 'Brexit affects' were present in British literary imagination before this time. I discuss the novels written by authors such as Ali Smith, Zadie Smith, Bernardine Evaristo, Moshin Hamid, and Ian McEwan. Each of the thesis' five chapters focuses on a different strand of affect mirroring the 'structure of feelings' unfolding in the nation (Williams): amassing loss (melancholia, nostalgia, despair), a carnival of anger (anger, rage, hatred), a network of shame (shame, shamelessness, guilt), 'feanxiety' (fear, anxiety, panic), and a union of hope (hope, sense of community). In each part, I confront my analysis with the affect scholarship including Gilroy's notion of postcolonial melancholia, Mishra's age of anger theory, Latour's actor-network theory, Ngai's writing on anxiety, and Berlant's notion of cruel optimism.

With an ambition to establish the interrelation between affect, poetics, and ethics, this timely and politically relevant thesis demonstrates originality that goes beyond the boundaries of existing scholarship. By arguing, that the analysis of the affect's form allows us to make claims about the ethical dimension of the text, my work fills in gaps in research on affective and ethical turns. The interrogation of affect in the context of Brexit contributes to literary scholarship by stressing affect's ability to influence modern societies. My PhD's impact is rooted in its urgency and a potential to inform public debates and policy as Britain progresses into a post-Brexit era.